University of Strathclyde and PAL Technologies Limited

To develop free-living, patient-centred gait training tools for deployment at home and in the community with cloud-based data management and visualisation allowing patient and therapist to share progress and goal attainment.